BRAID: Brain Frailty Integrated through Data Federation

Our brains, like the rest of our bodies, can be affected by age and disease impairing brain health. Poor brain health varies between subjects and may not lead to clinical symptoms, but predicts worse outcomes across diseases. Clinical scientists use the term “brain frailty” in analogy to physical frailty to describe cumulative brain damage that indexes a higher risk of mortality and generally poor outcome from neurological and non-neurological diseases. It reflects changes in brain structure and function that increase the risk of slower thinking, memory problems, and conditions such as dementia or stroke. Research combining brain scans with functional assessments has shown that patterns of shrinkage of certain brain regions, small blood vessel damage, microbleeds and reduced communication between brain areas are all linked to both physical frailty and faster cognitive decline. Importantly, global brain health is increasingly recognised as a marker of treatment-related central neurotoxicity limiting quality of life in cancer survivors. Our multi-professional, multi-disciplinary team has a strong track record in data-driven translational brain research that includes as outcomes a series of analytics pipelines that process brain image and related data to obtain markers of brain health that can track frailty and interrelated disease progression and outcomes.
To study brain health and frailty effectively before it can be exploited for personalised clinical decision making, we need access to large and diverse populations containing information that include, for example, brain MRI scans, clinical records, genetic data, demographics and lifestyle factors. Because this data is sensitive, it cannot be easily accessed or simply shared and moved across hospitals and research teams. Instead, researchers use Trusted Research Environments (TREs), which are secure digital spaces that allow approved experts to analyse data safely without moving it. The DARE-UK TREvolution programme is developing new ways to connect these secure systems so that analyses can be run across multiple TREs at once. This approach, known as federated analysis, enables collaboration at national and international scale while increasing research power, maintaining privacy and strong data-governance standards.
The Brain fRAilty Integrated through Data federation (BRAID) project will bring together a team from the University of Nottingham, Nottingham University Hospitals NHS Trust as a TRE node, The SAIL databank from the University of Swansea, The University of West England and the Dementias Platform UK (DPUK) TRE to test how well the existing TRE federated infrastructure supports our analytical approaches for data-centric brain research, having brain frailty as our case study. Using advanced analytics and machine-learning methods to synthetic data derived from DPUK datasets, we will identify early signs—or biomarkers—of brain frailty and examine performance, how efficiently federated TREs process complex brain data, and how securely they manage and share results. This will help identify where improvements are needed to make the TREvolution technologies more reliable, scalable, responsible and user-friendly.
Alongside the technical work, we will involve members of the public throughout the project. By running workshops and other engagement activities, we will explore and document people’s views on privacy, data use, and the role of the new technologies from TREvolution and federated brain frailty data analysis in health research. Their feedback will help us shape the design and communication of our methods and ensure that the development of the DARE-UK technologies also reflect public values, addresses concerns and meets their expectations.